Determining Determinatives: The Development and Use of Classifiers in Hittite Texts and Scribal Culture

Determinatives in cuneiform script are usually regarded as redundant reading aids. However, recent research has shown that Sumerian determinatives form a written linguistic system of classification comparable to classifier systems found in many spoken languages. Extending this study to other cuneiform languages, e.g. Hittite, will reveal new layers of meaning in texts and enhance our understanding of ancient scribes' organisational frameworks. By analysing a broad corpus of Hittite texts, compiling a database of results, and considering the historical context and the Hittite chancellery's multilingual scribal environment, I will discover how the system varied depending on period, genre, and cultural context.